Decolonising UK food trade through agroforestry and assessing the impact of intensive banana plantations on biodiversity

What is the land-use driven biodiversity impacts associated with tomatoes imported into the UK from major trade partners in Africa, and what are the barriers to farming practices used in tomatoes production in the UK which support biodiversity?